Taxation and Development: Evidence from Pakistani Administrative Tax Records

Understanding behavioural responses by individuals and firms to tax incentives is essential for the optimal design of tax systems. The empirical analysis of these behavioural responses plays a central role in economic research, but researchers have mainly focused on the behavioural effects of personal income taxation in developed countries due to data restrictions or the lack of exogenous tax variation. In comparison with developed countries, developing countries face enormous difficulties raising a desirable level of revenues, which makes the empirical investigation of the impact of tax incentives in developing countries imperative for the design of tax policies. One particular difficulty that hinders development is the significance of the informal sector. Hence, to achieve sustainable growth, a better understanding of the decisions of firms and small businesses to leave informality seems crucial.
This project benefits from unique access to administrative micro data from the Federal Board of Revenue (FBR) for the three main federal taxes in Pakistan: personal income taxation (imposed on individuals and unincorporated firms), corporate income taxation, and value-added taxation (labelled the general sales tax). Access to such exhaustive administrative data is unique even for developed-country research and in combination with compelling identifying tax variation in Pakistan allows for estimating behavioural responses of both individuals and firms, including real effects, tax avoidance and tax evasion. Some responses have not been explored before and we will develop and apply new empirical methods for these.

First, our analysis of the personal income tax will exploit the presence of notches-discrete jumps in the average tax rate-creating large and compelling identifying variation. We will provide a structural analysis to estimate the elasticity of taxable income with respect to the marginal tax rate and shed light on the importance of optimization frictions. We will compare these novel elasticity estimates for a developing country with existing estimates for developed countries. Second, our analysis of the corporate income tax will exploit unique tax variation coming from notches as well as an unusual cohort-based tax reform implemented in 2005. This variation allows us to analyse the effect of corporate income taxation on the decision to incorporate and on corporate taxable earnings, akin the elasticity of taxable income for individuals. Finally, our analysis of the value-added tax will exploit the gradual implementation of the system and various tax reforms during the implementation including tax exemptions, zero-rating and changes in tax rates. This variation allows us to analyse the effect of the VAT on the decision to register (formalize) and on taxable value added conditional on registration. Invoice data allows us to analyse evasion and the presence of compliance spill-overs, crucial to the desirability of a VAT system, but previously untested.

Even though our research uses exclusively Pakistani tax records, the uniqueness of the data and the compelling tax variation will make the project interesting to academics, policy makers and tax administrators in other developing and developed countries, including the U.K.

Potential impact
The ultimate objective of this research project is to increase the effectiveness of tax policies in developing countries struggling to raise sufficient tax revenues for public goods and redistribution. The potential virtues of modern broad-based taxes for the development and growth of developing countries are at the heart of an important debate. To date, these tax policies have been designed without a good understanding of the responses to tax incentives at the micro-level in developing countries, by individuals, small business and firms. This project is designed to provide a research-based and objective foundation for this debate. We will analyse the empirical evidence needed to evaluate revenue and welfare effects of taxation. The results of this project will provide a basis for better decision making in the public policy arena and are expected to have an imperative impact on current policy making, not only in Pakistan, but also in other developing countries.
The academic communities will benefit because the project will expand the frontier of knowledge with respect to behavioural responses to taxation, a topic of great interest to the profession for many years. In particular, the project will be the first to rigorously estimate behavioural responses to tax policy in developing countries. Also, the responses by firms-both real responses and tax evasion-have been largely unexplored in the academic literature, even for developed countries. The data and compelling tax variation from the Pakistani tax records provide a unique opportunity to make significant, novel contributions to the academic literature. The research results will be presented in articles intended for publication in the best peer-reviewed scientific journals. We expect that the papers in the project will become influential in the profession and trigger a lot of future research on this topic.
The communication of research findings within the academic community and towards policy makers is multi-dimensional. The purpose is not just to advertise and disseminate the research findings, but also to get comments from experts in the field that may help shape the project and improve its quality and eventual impact. The investigators of this project are well-connected in the academic community and will exchange ideas with leading experts in the field and contributors to the broader research agenda. As research associates and affiliates of STICERD, the Centre for Economic Performance (CEP), the Centre of Economic Policy Research (CEPR) and the Institute for Fiscal Studies (IFS), we will make use of their networks and discussion paper series to disseminate the results of the project. These centres also have direct connections with policy makers and policy institutions. We will also present the findings of the project at conferences and in seminars with participation from academics and individuals and/or organizations involved in policy making in the U.K. and abroad. The PI is the director of the State Capabilities Programme of the International Growth Centre (IGC). We will organize one-day workshops during IGC Growth Week (in September 2011, 2012 and 2013, respectively) and the IGC-CEPR Public Policy Symposium (in May 2012 and June 2013, respectively) to discuss our and other research findings on tax policy in developing countries. We will use the IGC and CEPR platform to invite policy makers and other leading researchers. Finally, in handling media relations to advertise research finding, we will have full support of LSE's Press and Information office. More details are provided in the enclosed document, Pathway to Impact.